Adaptive Learning - Artificial Intelligence & Machine learning

Our project is an 'Adaptive Learning - Artificial Intelligence & Machine learning' platform.

We combine adaptive learning, auto-marking and teacher voice feedback to deliver UK school students a personalised learning experience and optimise teachers' work.

We aim to focus on both students' and teachers' mental health as a result.